Exploring the inequalities and power imbalances of Community Engagement and Involvement in Global Health Research

Global health (GH) research seeks to address the diverse health needs of people in low- and middle-income countries(LMIC). Community Engagement and Involvement (CEI) is how researchers interact and work together with communities affected by health or care issues. It is a core component and ethical imperative of global health research (Zaman et al, 2020) and fundamental to achieving the UN's Sustainable Development Goal(SDGs) of "Leave No-one Behind". However, CEI practices during trials in LMIC are a new aspect of research, are not always done well and often tokenistic, leading to a "lack of [community] presence, presence without voice, and voice without influence" (Pratt, 2019).
Embedded with the NIHR funded global health study on supporting people with non-communicable chronic diseases during severe floods in India, conducted amongst more deprived annually flood-affected communities, the aim of this studentship will be to explore the inequalities and power imbalances faced by marginalised communities when engaged with global health research and to identify approaches that enable more equitable engagement with and involvement in research.
This study will involve qualitative studies to answer the following questions:
1. What inequalities do community members face when engaged with research in terms of co-developing interventions, contributing to trial data collection tools, reporting methods or benefiting from trial findings?
2. How do power imbalances at different levels (within communities and between stakeholders) influence how communities are engaged with research?
3. What approaches enable equitable CEI?

Taking a multidimensional and multi-spatial ethical lens on inequalities and power balances, the study involves different qualitative methods, including in-depth interviews/focus groups and ethnography with a range of community members and leaders, clinical/health or policy stakeholders in Karela and Bihar region where the NIHR study is taking place